Industrial feasibility test of a graphene-enabled turnkey quantum resistance system

Graphene enabled Quantum resistance system will provide the high-end electronics instrumentation industry

with a primary resistance standard which can be used directly on the factory floor dramatically reducing the

calibration traceability chain and improving the precision of electronics instrumentation. The quantum Hall

effect (QHE) is one of the most fundamental phenomena in solid-state physics. Its observation in graphene was

the litmus test that proved that this material is a true 2-dimensional crystal of the highest quality. The QHE is

also the cornerstone of electrical metrology as it is the primary realisation of the unit for resistance, the ohm.

The proposed turnkey system will be cryogen free and operating at low magnetic fields. It will enable

resistance calibration with unprecedented accuracy to indusrial companies and reduce the cost and time from

design to product.